Redefining Financial Data Governance in the Age of CBDCs: Ownership, Access, and Economic Impact

Summary of the Proposal
This proposal explores the transformative effects of Central Bank Digital Currencies (CBDCs) on financial data governance, focusing on ownership, access, and the broader economic implications. The advent of CBDCs introduces significant shifts in data dynamics through two core developments: a redefined structure for personal data ownership and enhanced utility of micro-level, real-time financial data.
Objectives and Scope
1. Ownership and Control of Financial Data: CBDCs disrupt traditional data governance by enabling individuals to gain exclusive control over their financial data. Unlike conventional systems where banks mediate data exchanges, CBDCs allow users to store transaction records on personal digital devices while maintaining the credibility assured by central banks. This change poses both opportunities and challenges for individual data monetization and privacy.
2. Impacts of Enhanced Data Availability: The integration of blockchain technology with CBDCs ensures real-time access to high-resolution, micro-level data. These technological advancements provide unprecedented insights into economic behavior and heterogeneity among groups, offering new avenues for innovation and research while demanding robust governance frameworks.
Research Approach
The proposal aims to synthesize interdisciplinary literature across law, economics, finance, and technology to identify strengths, gaps, and implications for governance frameworks in the emerging CBDC landscape. By analyzing the evolving role of stakeholders---central banks, individuals, and private entities---the research will offer guidance on balancing competing interests, fostering innovation, and mitigating risks.
Outcomes
1. A comprehensive literature synthesis identifying gaps and emerging trends in financial data governance.
2. Policy recommendations for equitable and efficient governance models, addressing ownership, privacy, and economic utility.
3. Contributions to scholarly and practical discourse through publications and stakeholder engagement.
This synthesis will bridge academic insights with policy development, addressing critical governance challenges posed by CBDCs while shaping future financial systems.